The net effect of microbial siderophores on above- and belowground soil health

The production of mine waste comes at great socio-economic and environmental costs. There is thus a clear need for the development of sustainable strategies that allow for recovery of mining sites with minimal intervention. Microbes play an important role in geochemical processes and their vast metabolic diversity may aid in the clean-up of mine-degraded soils. Importantly, detoxification in microbial communities not only depends on individual behaviour, but on the collective action of different species. Our knowledge of how different species interact with one another to detoxify metals is limited. This project investigates cooperative detoxification using siderophores as a focal trait. Microbes release these compounds into the environment in response to metals stress, where upon chelation the toxic metal is prevented from being taken up and killing microbial cells. Because detoxification takes place outside of the cell, siderophores not only protect the producer from toxic metal stress, but other individuals growing in the near vicinity. Siderophores are therefore open to exploitation by non-producing 'cheats' that do not contribute their fair share but reap the benefits associated with their production. Community-wide siderophore levels are thus shaped by a balance between local detoxifying benefits and costs associated with exploitation. Siderophores not only determine microbial interactions, but also play a role in plant-microbe feedbacks by altering metal availability. We have little understanding of how such feedbacks are affected by cooperation within the rhizosphere in particular in the context of metal detoxification. The overarching aim of the project is to determine how plant presence affects siderophore-based cooperation and subsequent plant-microbes feedbacks using a combination of experimental evolution, soil chemical analyses and genomics.